Urban logistics and plaNning: AntiCipating urban freigHt generAtion and demand including dIgitalisation of urbaN freight

UNCHAIN will “break the chains”, boosting the cooperation between public authorities and logistics stakeholders. It will create a set of services for optimal and flexible urban logistics operation, management, planning and policymaking, unleashing the potential that technology and digitalisation can bring to the sustainable urban logistics and moving towards climate-neutral and smart cities. UNCHAIN will implement a standardised and reliable data exchange ecosystem supported by a public-private collaborative framework that will allow the establishment of reliable data sharing agreements, break data silos and make the urban freight data more available and accessible. Driven by the unlocked data, an innovative set of 12 urban logistics services will be implemented to optimise the allocation of urban space, improve the policy-making capacity of local authorities and optimise network management and logistics operation. With UNCHAIN, public authorities will improve their data collection capabilities and have the right tools to achieve sustainability goals. Meanwhile, for operators, having services aligned with their own and society's objectives will unlock mutually beneficial cooperation schemes, a key factor for long-term collaboration and the establishment of sustainable urban freight transport policies and operations. 10 European cities will participate in UNCHAIN activities: Madrid, Berlin and Florence as living labs; Prague, Mechelen, Madeira and Riga as follower cities, and Brest metropole, Ravenna and Alba Iulia as peer- cities supporting the early adoption of the results. Also, the well-balanced representation of the urban logistics industry, with DHL and UPS, will ensure large-scale impact and feasibility of the project results.